Building Commons

Building Commons brings together a diverse group of collaborators to develop carbon-negative building materials from waste seashells in Skye, incorporating local historic practices. Collaborating with communities through workshops and knowledge exchanges, the project addresses environmental, economic and social challenges, providing a replicable model for community-led, low-carbon production and job creation using food waste.

While biomaterials are gaining traction, current construction regulations do not fully recognise their potential for novel designs. This project bridges regulatory gaps and integrates traditional material knowledge into contemporary ecological practices. It highlights the potential for critical approaches to circular economies that reconnect the relationship between food and material sourcing for the common good. Stemming from five years of academic and practice-led research by CLIMAVORE, the platform we set up in 2017 to advance food systems in response to climate changes, Building Commons explores a new step contributing toward the UK’s net-zero targets.
Context and Challenges: As one of Scotland's most visited destinations, Skye faces several challenges tied to its remote rural location and heavy reliance on seasonal tourism (VisitScotland, 2021). These factors lead to income instability and low wages, further strained by a booming housing market that exacerbates economic deprivation. Socially, this results in young people leaving the region, contributing to population decline and cultural erosion (Milne & Ateljevic, 2001). Skye struggles to manage the waste generated by 650,000 annual visitors, a burden that affects its fragile environment. This issue is particularly pronounced on Scottish islands, where effective waste management is already a well-documented challenge (Martinolli, Moffat Report, 2020; Zero Waste Scotland, 2024).
Despite these challenges, the potential for developing biomaterials from food waste remains largely unexplored. For example, over 561 tonnes of aquaculture shells are wasted annually (IbioIC, 2023). With the introduction of the 2024 Circular Economy (Scotland) Bill and the Highland Council’s commitment to embedding these policies locally, now is a crucial moment to rethink how waste is managed in Skye.
Aims and Objectives: Building Commons seeks to collaboratively develop new materials from waste seashells collected from restaurants in Skye, using high-pressure compaction that mimics natural geological processes. Key objectives include:

Establishing knowledge exchange between academics and local fabricators.
Researching historical seashell usage as a hyper-local building material in the Hebrides.
Reducing environmental degradation by mitigating landfill waste.
Supporting the economic sustainability of coastal communities by providing diverse jobs and promoting a new green economic model.

Community Engagement: In collaboration with CLIMAVORE CIC, the project will include multigenerational workshops that build links between food systems, waste, and coastal heritage. Events with local architects will also promote the use of new materials. These community discussions will explore biomaterials, oral histories, alternative economies, and strategies for community wealth-building.

Applications, Benefits, Legacy: The project develops a prototype tile from shell waste, which will be tested in local building projects and could reduce reliance on conventional materials like cement and petrochemical resins. By establishing a local production facility, Building Commons will leave a legacy of sustainable material production, moving towards reducing environmental footprint while promoting local job creation.